Training implications for drivers of automated vehicles

The IAM system of vehicle control (IPSGA: Information, Position, Speed, Gear,
Acceleration) was developed for manually driven vehicles but the nature of
driving is changing from active control to passive monitoring and supervision
with Automated Vehicles (AVs). Prof Stanton has previously managed a research
project funded by the IAM to validate the IPSGA coaching system (Stanton et al,
2007a; Walker et al, 2009). This is a natural extension of that work. The aim of
this research is to design, develop, test and validate a new system of automated
vehicle control, to supplement IPSGA. It is not a question of if AVs will be seen on
public roads but rather when, therefore it is essential that we train drivers to
adapt to the changing nature of the task.